Analysis of adsorbed oils

A waste product from the generation of electricity in nuclear power plants is radioactive oil. High activity oils have traditionally been stored on site as no technology exists for their safe and economic disposal. The Arvia Process of adsorption and electrochemical destruction has been shown to successfully eliminate the oils from an aqueous phase, but this project is looking to prove that no oils remain on the solid adsorbent after regeneration, using a novel extraction technique.